Particulate toxicology and characterisation relating to metal-on-metal hip replacements

The aim of the project is to characterise the size, composition and number of wear particles in vivo that are produced in poorly performing metal-on-metal (MoM) hip replacements and to investigate how these particles interact with cellular systems in-vitro.

The work programme will consist of three inter-related parts:

1) The effect of metal particles containing chromium, cobalt and molybdenum on different cells. For example this could include red blood cells, osteoblasts (bone making cells), chondroblasts (cartilage making cells) and macrophages (white blood cells used for immune defence). It will focus on cellular viability, toxicity and whether apoptosis induction (programmed cell death) takes place. Cellular uptake studies will look at preferential cellular ionic uptake location (cytosol or cellular membrane) and the driving forces for such phenomena. This will be examined using techniques such as inductively coupled plasma mass spectrometry (ICP-MS) and immunofluorescence, to locate and potentially quantify the ionic distribution.

2) The development of methods for the characterisation of the size, composition and number of wear-metal particles in hip-patient samples. This will involve the development of methods based on the use of single particle (sp) ICP-MS and will involve the optimisation of methods to isolate the particles from the sample matrix using enzymatic digestion and centrifugation.

3) Particle imaging electron microscopy. Further characterisation of particulate material to confirm the spICP-MS results will use imaging methods such as scanning electron microscopy (SEM) or transmission electron microscopy (TEM). The analysis of sub-micron particles by electron microscopy will involve optimisation of the SEM system and the application of software used for forensic purposes, that allows for the automatic analysis of particles using low energy lines.

The host Supra-Regional Assay Service Trace Element Laboratory has a dedicated research laboratory, instrumentation and research staff for the project. It has considerable experience in the measurement of trace elements and elemental species in human samples and has the facilities to handle human pathological samples.

Potential impact
Materials science and engineering is a key 'enabling' discipline underpinning many others. Hence the research engineers (REs) studying for their engineering doctorates (EngDs) as members of the Industrial Doctorate Centre in Micro- and NanoMaterials and Technologies (IDC in MiNMaT) undertake projects that span a large number of industries covering a broad spectrum of materials technologies. Consequentially, the impact of the research undertaken by the REs is wide-ranging.

Given the emphasis placed on solving processing-microstructure-property-performance relationship problems, which are both academically challenging and industrially relevant, the industrial sector is a key beneficiary group for the IDC. Specifically, as the RE is embedded in the sponsoring company, impact is achieved earlier than might be expected for a university-based project. Our current REs have already achieved impact through changes to business practices which have resulted in the creation of new processes or products or improvements to existing ones, ultimately generating economic growth. Our current sponsors have said that the work of the REs has '.helped us enlarge our product range' and '...assisted in guiding and accelerating new product and process development' and that '...successful completion of the project, which is on target, will be of real benefit'.

The shortage of materials graduates has been highlighted in a number of reviews and hence impact for the industrial sector will also be achieved through the training of research engineers, such that they are ready to enter employment and lead the next generation of materials research. A current sponsor comments '..a new recruit into the field, of [name]'s calibre, can only be a very good thing for the UK'.

In terms of the scientific community, impact is and will be achieved via publications in high quality peer-reviewed journals (a mandatory part of the programme) and presentations at conferences (over 30 since the first REs joined the IDC in 2009). These vital routes to dissemination provide a conduit to enable effective knowledge transfer of the research being undertaken in industry to the wider scientific community. Further, the IDC runs a unique annual conference, which provides an additional route to keep our community informed of the latest developments. Additionally, our industrial sponsors really value the opportunity to mix with other sector organisations in a way which they do not do elsewhere. The event also provides an opportunity to attract and engage with new industrial partners, widening the community and supporting the sustainability of the IDC.

Finally, the IDC will have a significant impact on the REs by increasing their employability skills. Specifically, the programme works with industry to ensure that the REs are developing the necessary skills needed by industry. The EngD programme has many benefits for an individual. Principally, the time that the RE spends with their industrial sponsor is key to giving them the context and confidence to operate effectively in the commercial environment. Further, REs benefit from having cohorts through peer-to-peer learning and the enhanced networking opportunities that arise from the many RE, academic and sponsor interactions and, as the IDC matures, the alumni network. Finally, the emphasis placed on personal development and the professional ethos that underpins all IDC activities provides the REs with a firm foundation on which to build the rest of their careers.